The geography of poverty in Latin America

The geography of poverty is an understudied area in poverty research. However, knowing the distribution of poverty in a given country is vital for more effective poverty reduction strategies. The distribution of poverty tends to follow a geographical pattern: areas with similar poverty prevalence rates tend to be closer to each other. This opens up different questions such as: What is the distribution of poverty? Why is poverty distributed in this way?
Questions about the distribution of poverty across space have been of concern since the first studies of poverty [1]. However, due to lack of data at small area level and computational limitations, it has been difficult to analyze poverty from a geographical perspective. Recent advancements in data collection and statistical breakthroughs have made possible to improve our understanding of poverty at small-area level [2,3,4,5,6]. Nonetheless, there is still a lack of knowledge about the spatial distribution of poverty in most developing countries.

One major obstacle is that producing poverty estimates at small area level requires a rare combination of methods and software from different disciplines (psychometrics, econometrics and spatial statistics). This increases the cost and prevents developing countries conducting regular and rigorous analyses about the geography of poverty. Therefore, it is necessary to make these analyses accessible and feasible to international institutions and governments so that they are able to produce and update geographical analyses of poverty.

Poverty is widespread in Latin America (LA) and although data is available to compute poverty at small area level, too little is known about its spatial distribution [7, 8]. The United Nations Economic Council for Latin America and the Caribbean (ECLAC) has adopted a new methodology to measure poverty at national level in the region [7]. However, this measure has not been empirically examined and it is unclear whether it results in a valid, reliable and comparable poverty index [10]. Therefore, a first task is to assess whether poverty is measured consistently (reliability) and accurately (validity) across countries (comparability). Drawing upon the resulting/adjusted poverty measure, the project will produce poverty estimates at small-area level (municipalities), map out both prevalence and severity rates in LA, and analyse the geography of poverty using a range of methods.

Data and Methods
The project will use two main sources from 17 countries in LA: 1) The Household Income and Expenditure Surveys (HIES) and 2) The population censuses for each country [9]. The most recent available survey/census will be selected for the analysis. Both the surveys and the micro-data from the Censuses can be freely obtained from the statistical offices of each country and/or via IPUMS International (https://international.ipums.org/international/).
The 17 countries are a group that are regularly studied by ECLAC as they have similar data availability and characteristics [7]. The project will focus on the data from the Census, however, it will use the HIES for robustness test. In particular, to compare the census-based measures with a model-based measure based on multilevel models.
The study will use a wide-range of statistical methods:
a) To produce a valid and reliable measure the project will empirically assess the statistical properties of ECLAC's measure using Confirmatory Factor Analysis (CFA) and methods that have been applied for a similar purpose in Europe [10,11]
b) Comparability (poverty is measured equivalently across countries) will be assessed by testing Measurement Invariance [12]
c) Poverty will be mapped out using spatial visualization methods- Choropleth maps and cartograms to adjust maps by population size.
d) The geography of poverty will use: Local Indicators of Spatial Association (LISA), local correlations and local associations with Geographically Weighted Regression [13].